N-Cap RNA: protected RNAs for in-tube diagnostic controls and inter-laboratory standards

Technical abstract
The overall objective of the project is to develop the N-cap system for the production of controls for PCR-based diagnostic reactions and inter-laboratory proficiency testing to the point that it can be widely deployed. The N-cap system is based on encapsulating target RNA sequences within the robust particles of the plant virus, cowpea mosaic virus (CPMV), to create N-cap mimics. This approach has already been shown to be highly effective in experiment diagnostic test. The challenge now is to develop efficient methods for the routine production of a wide variety of N-cap mimics for customers.

The individual objectives towards this ultimate goal are:

Development of improved methods for the production of N-cap mimics. This will involve investigating whether the yield of mimics can be improved through the use of vacuum infiltration and alternative hosts for their propagation.

Improved N-Cap vector constructs. More “user-friendly” vectors will be created and the effect of deleting increasing amounts of the movement protein on mimic yield will be determined.

3. Creation of a tripartite N-cap system. In this system the coat proteins required for encapsidation will be provided by a separate construct, enabling the mimic RNA to harbour increased insert lengths

4. Improved methods of use of N-cap technology in diagnostic reactions. This will involve the determination of whether the mimics can be used in conjunction with a variety of different nucleic acid amplification technologies.